Radon metrology: Sensor networks for large buildings and future cities

In compliance with the Directive 2013/59/Euratom, member states are required to mitigate 222Rn activity concentration in public and private buildings, where levels regularly exceed the reference threshold of 300 Bq m-3. Authorities are mandated to implement mitigation strategies that adhere to basic safety standards, safeguarding citizens from ionising radiation exposure due to 222Rn progenies. This project addresses the challenge of quantifying 222Rn activity concentrations indoors, particularly in large buildings for future cities with a focus on connected, low-energy consumption buildings. The development of methods and sensors for detecting radon activity concentration as well as the creation of quality assured sensor network will enhance on-site 222Rn metrology and provide support to the European radiation protection industry.